Market_Study

A market assessment is needed to evaluate the value of global market for sale of astrophysics data obtained from new, cost-effective space instrumentation.
The outcome of this assessment might open a new market of providing access to scientific data as a service.